d-Amino Acids and d-Foldamers : New helical constructs for catalysis

The synthesis of 3 main delta-amino acid target molecules, and their related analogous, leading to the generation of a library of diverse monomers. From this, simple a,d- peptide sequences will then be synthesised, with a view to eventually synthesising rationally designed, novel aldolase peptide sequences.

A variety of conventional organic synthetic techniques are to be used in the synthesis of the amino acid target molecules, with organocatalysis being a common theme.
Solution phase synthesis used in order to synthesis the desired peptide sequences.
Use of NMR, CD and X-ray crystallography to gain structural information for the peptides.